Recycle2Trade

This project regards the development of an online service that will provide waste collectors,
waste brokers, and waste buyers with an independent Business-to-Business platform for trade
of secondary raw waste. The service wil be provided as a customizable, white-label, ‘Software-
As-A-Service’ platform, accessible from smartphones, tablets, and desktop computers. The
mobile applications of the platform will utilise image recognition technology to automatically
recognize type, quantity, and possible flaws of waste through the camera of the device.